Locating the Human: World-Literature and the Concept of Rights

This project explores how literature intervenes in, and reconsiders dominant human rights discourses. My
research context is the recent proliferation of critiques of human rights discourse, especially applied to
so-called 'developing countries' impacted by humanitarian crises and intervention. Critiques have
included: the (in)applicability of Euro-American laws to non-western countries (Kapoor, 2008), the
'othering' of those prevented from accessing human rights (Frick, 2019; Klein, 2016), and rights
discourses as 'an aspect of governmentality' (Brown, 2004). These come alongside increasing calls for
'universal human rights', not least due to the climate crisis, which the UN Rights Chief recently called
'the greatest challenge to human rights' (Bachelet, 2021). If 'the discursive victory of human rights
means that ours is at once the Age of Human Rights and the Age of Human Rights Abuse' (Slaughter,
2007), then bringing a literary-critical eye to this discursive framework and 'reading' human rights
becomes vital.
My research builds upon the WReC's concept of 'world-literature' (2015), reading textual registrations of
the capitalist world-system through the prism of bodily experience, contributing a new understanding of
world-literary 'registration'. I also contribute to the environmental humanities, building on work
addressing the impact of environmental degradation on human rights (Nixon, 2011). Reading bodily
registrations of human rights in novels from across the world reveals how peripheralized writers critique
'universal human rights' as a function of the capitalist world-system, and suggest alternatives. Thus, my
research is animated by three questions:
1. How does the (semi-)peripheral novel register the impact of rights discourses and practices?
2. How does it interrogate the concept of 'inalienable rights' at a bodily level?
3. How do understandings of human rights discourses and practices change when confronted with a
spatialised textual embodiment questioning the very notion of humanity?